Adaptive nonparametric statistical inference

Many problems in science and industry require us to estimate functions: we may be recovering an image of a galaxy in astronomy, or estimating dose responses in medicine; estimating income distributions in economics, or temperature distributions in meteorology; or recovering a transmission from a noisy channel in signal processing.

A good solution to these problems should be adaptive, performing well over a wide range of function classes. While much recent research has focused on describing such methods, in general they do not come with a guarantee of accuracy, and in practise this is often insufficient: for example, we may need to distinguish important features of a galaxy from random noise; detect significant differences in income distributions; or ensure accurate decoding of a signal.

Answering these questions requires adaptive confidence sets, but these objects are not yet well understood; adaptive estimates cannot simply be extended to produce confidence sets, and adaptive inference is in fact significantly more challenging. In this project, I will provide new insight into adaptive confidence sets, and develop new methodology applying them to a range of complex problems.

Potential impact
Greater understanding of the problems considered will improve the capabilities of researchers in many different fields; this is true not only in academia, but also in industrial research and development, including in medicine, engineering and information technology. In the long term, these advances may lead to new business opportunities, improved policy-making, and a better quality of life in general.